University College London and GlaxoSmithKline PLC KTP 24_25 R5

To significantly enhance the production of Monoclonal antibodies in a Bioreactor system via the use of Process Analytical Technology, leading to higher quality products and lower costs to patients.